SILOET 2: Project 7 Robust Low Cost Combustion

The objective of this project is to develop gas turbine technologies to improve the prediction of component lives,
develop new high temperature alloys for combustor components, deliver validated cooling designs to increase
cooling efficiency and reduce both manufacture and life cycle cost, develop a suite of tools to optimise cooling
design at a low technology readiness level, enhance Lean Burn technology maturity towards exploitation in
engine products and improve the design of the interface between the combustor and turbine modules to reduce
engine fuel consumption.